SDC Power Core - Novel ZEV supercharging hardware

**Answer**

The SDC Power Core project will impact the ZEV industry by enabling faster roll-out of efficient, affordable and reliable charging infrastructure. Thus, increasing the speed of adoption of EVs which catalyses widespread benefits from reduced greenhouse gas and exhaust pollutant emissions. This solution will help increase availability of charging mobility across the population and improve quality of life.

Electric vehicles (EVs) are central to UK Government plans to reduce Greenhouse gas emissions to almost zero by 2050\. The UK government will ban the sale of new petrol, diesel or hybrid cars in 2035\. In the UK, the EV market stood at $2.4bn in 2018 and is projected to grow at a robust CAGR \>14% to reach $5.4bn by 2024 (TechSci Research, 2019).

The Department for Transport (2018) state that to meet EV rapid charging requirements, the number of rapid chargers located near major roads network needs to expand to 1,170 (from 460) and 27,000 (from 2,700) around towns and local areas by 2030\. To achieve this, it is essential that viable commercial models are in place to ensure continued maintenance and improvements to the network and charging infrastructure is affordable, efficient and reliable.

All existing EV Charging Manufacturers will struggle to achieve this, as they all utilise the traditional Full-Bridge topology as the basis for their chargers, resulting in short product lifetime warranties (5 years), with inherently high upfront and on-going costs. These factors limit Return on Investment (ROI) for the customer (Charging Service Providers), thus slowing charging station deployment by up to 2x. Petalites Charging as a Service (CAS) business model reduces associated costs and simplifies operations and maintenance.

To address this problem Petalite has invented a patent pending charging platform for an innovative new way of charging EVs, "SDC". **A true single stage topology, which has 50% less components_,_** **higher reliability**, **longer working lifetime (up to 4**x**MTBF**) compared to existing Full-Bridge topologies.

**AIM**

This industrial research project will develop the outputs from a successful 1-phase SDC Innovate UK (IUK) project (2019) in the rail industry. With existing rail industry tenders and timelines rail product roll-out is forecast for 2024/25\. This project will prototype the SDC Power Core in a laboratory environment and develop (TRL4-6) to comply with IEC 61851-23:2014 power standards and charge the 120m EVs produced over the next 10 years (McKinsey, 2018).